User driven farming product design

The project is to explore the needs and problems of the livestock farming market for monitoring, managing and taking care of the health of their herd and generate a portfolio of conceptual design solutions from a customer experience and human perspective based on the principals of user centric design and the discover, define and develop phases of the double diamond design methodology.